Algebraic models for non-simply connected manifolds

Research Area: Algebra

We consider closed manifolds M of dimension n > 4 having fundamental group G and whose universal coverings highly connected in the sense of Wall. When the fundamental group is trivial such manifolds were classified by Wall and, in the case n = 5, by Barden.
We consider the extent to which a corresponding classification can be achieved when G is a finite metacyclic group.